Physical Organic Chemistry of Non-covalent interactions and Solvent Effects

Non-covalent interactions are fundamental aspects of almost all chemical and biological processes. Solvent effects coupled with the precise positioning of interacting functional groups may be essential for the astonishing ligand binding affinities observed in biology. The project will involve detailed analysis of the origins of molecular interactions using a computational chemistry and synthetic organic chemistry approach. New model compounds will be synthesised to test predictions and fill the gaps in existing theoretical and experimental knowledge.